Microfluidic Electrolytic Cells for Routine Synthesis in the Pharmaceutical Industry

Electrolysis is a synthetic procedure that avoids the use of stoichiometric and toxic/hazardous reagents and is usually carried close to ambient conditions. In addition, there is an extensive literature showing that reactions of interest to the pharmaceutical industry can be carried out with good selectivity. Despite this, and the consequential opportunity to develop more environmentally acceptable synthetic methods, the use of electrolysis is rare because of the need for specialist equipment and know-how. This project brings together a manufacturer of microflow equipment, industrial and academic synthetic organic chemists and electrochemists with experience of both organic electrosynthesis and equipment design/development in order (a) to develop user friendly microflow electrolysis equipment suitable for integration with traditional microflow systems (b) to show that the equipment is well matched to the challenges found in the pharmaceutical industry by optimising several conversions including the selective oxidation of alcohols to carbonyl compounds, the amination of alcohols, and partial fluorination.